Reinforcement Learning for Cybersecurity

The goal of this PhD project is to explore the applications of reinforcement learning techniques to security problems arising in network and computer security.

Research area: Software Engineering